Unravelling the mechanisms of plant-driven degradation of crop protection compounds

The project is at the nexus of plant physiology, crop protection, soil science, and microbiology, to advance the knowledge on sustainable use of crop protection compounds (CPC). The project will primarily investigate the mechanisms of rhizospheric CPC degradation, including the role of plant growth-promoting bacteria and root exudates, the influence of soil chemistry, and in planta CPC transformation. Furthermore, the student will study the interaction between microorganisms (rhizospheric and endophytic) and crops with a view to improving CPC degradation and plant production, and screening compounds of optimal soil biodegradation profile.